Aston University and ADInstruments Limited KTP 21_22 R5

To develop and deploy a revolutionary dual function telemetry system for neuroscience research to provide new biosensing tools and supporting methodologies for scientific and societal benefit.